Flow rate improvement on safety fluid transfer couplings for energy sector

The goal of this project is to significantly improve the flow rate of fluid through the larger sized self sealing safety couplings (Dry Break Couplings) within Smartflow's product range. This will propel Smartflow to the forefront of dry break coupling design and manufacture and open up further potential applications for these couplings where reduced flow rate has previously precluded their use.

Smartflow manufacture a range of industrial dry break couplings used for fluid transfer applications within sectors such as oil, chemicals, and power including alternative fuels. By design, the couplings have an internal valve mechanism that automatically closes and prevents spillage when making or breaking a connection. It is this valve mechanism that limits the maximum flow rates through the coupling and in some cases precludes the use of a dry break couplings for larger high volume applications where flow rate is paramount.

By their very nature, it is impossible to remove the valve mechanism from this type of coupling but with further innovation and optimisation of design we believe that substantive flow rate increases can be achieved.

This project will focus on four key areas:

1. Using expert Computerised Fluid Dynamic (CFD) modelling to understand the flow and pressure characteristics and constraints of the existing couplings.
2. Further development the CFD models to test iterative design changes of both the coupling body and internal mechanisms to optimise the flow of fluid through the coupling.
3. Production of a number of optimised prototype couplings.
4. Physical testing of the prototypes and comparative analysis to the existing designs.

Our partner for the project are NEL who will provide the CFD analysis and the physical testing of the couplings on their flow loop. NEL have experience with Smartflow's couplings from previous analysis projects.